Reverse-engineering blood flow and transport in complex vascular organs: an in-silico approach to characterising pregnancy pathologies

I am using fluid dynamics simulations to investigate blood flow in the placenta and relating its geometry to functionality, in its ability to exchange nutrients, oxygen, and waste products between mother and fetus.